Smart Waste Infrastructure and Forecasting Telematics (SWIFT)

Current methods of waste collection have remained largely unchanged for decades, whereby significant inefficiencies exist in the system, creating unnecessary air pollutants and the congestion of busy urban roads. Smart Waste Infrastructure & Forecasting Telematics (SWIFT) seeks to address these issues through the use of sensors and collection route optimisation. Retrofitting/installing the SWIFT device in bins/skips will also lead to a reduction in the incidence of litter resulting from overflowing bins/skips (improving the amenity of urban areas) and fly tipping. This project seeks to pave the way for large-scale pilot trials.